DF Property Ltd

Training to develop a schedule of appraisal and implementation program with the aim to enhanced energy efficiency of rural business units by way of cost effective maintenance and refurbishment schemes